Extensional Rheology of Complex Fluids Used in Oil Well Construction

This project will study the extensional rheology of complex fluids that are used in oil well construction. This project, with Dr Bart Hallmark and Professor Ian Wilson at Chemical Engineering and Biotechnology and Dr Elizabeth Jamie at SGR, will improve the understanding and measurement of the extensional behaviour of fluids used in oil well construction and will examine the key flow regimes encountered operationally. This knowledge will be used to update, or generate, new models for the fluids' flow and develop appropriate methods for characterising extensional behaviour in a service lab or in the field. This collaboration combines the expertise in the processing of complex fluids at the University of Cambridge with the research program in well-construction fluids at Schlumberger.